Queer Creatures: The Intersection between Queerness and Early Modern Magic in the Works of Shakespeare and Beyond

Magic references using 'ritual activities' to 'manipulate the natural world', while queerness is that deemed 'strange, odd, peculiar' (OED). Both are considered a departure from nature. Queer theory explores anti-normativity, and while it does encompass deviance from heteronormativity, it also encompasses '"otherness" beyond the gender divide' (Morland and Willox, 2005). Queerness 'can never define an identity; it can only ever disturb one' (Edelman, 2004). This 'systematic disturbing of the familiar' (Giffney and Hird, 2008) recalls the belief that magic unsettles the normative, posing a threat to the ordered world. Hence, both magic and queerness are known for transgressing into anti-normative territory.

While a number of scholars have discussed intersections between gender and magic in the Renaissance, nothing has been written on intersections between queerness and magic. This is surprising, given that gender is an integral part of queer theory. In Ahmed's Magic and Gender in Early Modern England, for example, there is no mention of queerness or queer theory. When Ahmed writes that witches were perceived as 'not entirely human' and able to 'turn into an animal' (2014), her argument fits seamlessly into queer theory, which pushes 'the boundaries of the possible' (Giffney, 2009) and goes 'beyond the parameters of the human' (Shannon, 2011). Yet she neglects to connect witches' perceived
transgressions to queerness.

My project explores "queer creatures", arguing that those suspected of magic in the Renaissance were inherently queer, and through this, that magic itself is inherently queer. I am doing so by exploring how queerness and magic intersect in plays by Shakespeare and his contemporaries, as well as in Renaissance culture. Historically, scholars have omitted queerness from the Renaissance, arguably due to living in a queerphobic cultural climate. My research aims to fill in gaps and correct warped heteronormative narratives left by such scholars. I intend to create both a more inclusive space for LGBT+ individuals within early modern studies and to showcase how those accused of magic were discriminated against for their queerness. Thus far in my PhD I have been focusing on The Witch of Edmonton, looking at how Elizabeth Sawyer is accused of witchcraft because of her queerness. For my research I have been using the Shakespeare Institute library, the Birmingham Main Campus library and Early English Books Online.